An investigation into socially acceptable long term anonymous video monitoring for assessment of behaviour changes in ageing adults

The research project will investigate forms of anonymous long-term video monitoring that are acceptable to ageing adults (at different life stages) living in their own homes, and which provide quantitative measures of long-term behaviour changes (e.g. frequency, duration, speed, and extent of activities).

A successful outcome will produce a new approach to quantitatively assessing long-term behaviour changes in ageing adults, suitable for supporting people living in their own homes, or in sheltered housing. The proposed anonymous video technology will be developed in conjunction with research on what technological approaches would be acceptable to the ageing person in a home context, at different life stages.